MiFLOW

MiFlow will develop a novel microwave assisted flow reactor to allow scale-up of reactions with minimum process development and giving significant energy savings. The reactor concept will be proved by testing with novel ionic liquid reactions tailored from a range of end-user specific processes.